New Concepts for compact LIDAR systems

LiDAR (Light Detection and Ranging) systems are emerging as critical elements for sensors in applications as diverse as autonomous vehicles to wind turbine management. Novel technology approaches are needed to create systems to deliver substantial improvements in performance, size, weight, power and cost, leading to new applications. Research and engineering of LIDAR systems can be very rewarding, due to its many facets, encompassing signal processing, lasers, optics, electronics, and modelling.

This 4 year EngD project is to research the next generation of LIDAR systems. Starting from a survey of the state-of-the-art, the project will identify key areas of investigation, with particular emphasis in real areas of interest to Thales in markets such as defence, security, space and energy. The researcher will create system models to predict the performance and then design, build and test a real system in the lab and conduct field trials.

The project will develop novel application of signal processing techniques, such as clutter Suppression, point cloud classification, tracking and georeferencing.

Potential impact
This section should be read with the accompanying Pathways to Impact document, which describes how we intend to ensure impacts is realized in several different aspects.

Real-world impact is the leading priority for our industrial partners. Their confidence that the proposed CDT will deliver valuable scientific, engineering and commercial impact is emphasized by their overwhelming financial support (£4.1M from industry in the form of cash contributions, and further in-kind support of £5.3M).

Here we summarize what will be the impacts expected from the proposed CDT.

(1) Impact on People
(a) Students
The CDT will have its major impact on the students themselves, by providing them with new understanding, skills and abilities (technical, business, professional), and by enhancing their employability.
(b) The UK public
The engagement planned in the CDT will educate and inform the general public about the high quality science and engineering being pursued by researchers in the CDT, and will also contribute to raising the profile of this mode of doctoral training -- particularly important since the public have limited awareness of the mechanisms through which research scientists are trained.

(2) Impact on Knowledge
New scientific knowledge and engineering know-how will be generated by the CDT. Theses, conference / journal papers and patents will be published which disseminate this knowledge.

(3) Impact on UK industry and economy
UK companies will gain a competitive advantage by using know-how and new techniques generated by CDT researchers.
Companies will also gain from improved recruitment and retention of high quality staff.
Longer term economic impacts will be felt as increased turnover and profitability for companies, and perhaps other impacts such as the generation / segmentation of new markets, and companies receiving inward investment for new products.

(4) Impact on Society
Research in the CDT spans many sectors, all of which impact society, e.g. in the improvement of healthcare diagnostics, or in the creation of new consumer products and services. This CDT has particular resonance with all of the RCUK stated societal challenge themes, with more detail provided in the Pathways to Impact document.
Greater internationalisation of the cohort of CDT researchers is expect from some of the CDT activities (e.g. international summer schools), with the potential impact if greater collaboration in the future between the next generations of UK and international researchers.